Crowdsouring for a Digital Geospatial Joint Strategic Needs Assessment

Joint Strategic Needs Assessments (JSNAs) analyse the health needs of populations to inform and guide commissioning of health, well-being and social care services within local authority areas. While many are produced with associated open data online, most currently do not provide an easy-to-use interface for practitioners nor do they maximise the benefits of crowdsourcing platforms to obtain greater insights to support health outcomes. While many JSNAs use similar data, their compilation places considerable burden on each local authority which is required to accumulate and analysis this evidence from scratch. This project proposes to create a pilot for a single standardised JSNA, compiling all the relevant datasets for all local authorities in one go. This is expected to create significant time savings for the UK Public Sector. This project then links the JSNA to crowdsourcing systems to enable citizens to take an active role in health outcomes through the crowdsourcing of data such as Air Quality, Cycle Network Quality and indicators of Lonliness, Isolation and mental health. This will also create a step-change in the discoverability of health data and geospatial analsis, enabling practitioners and commissioners to vastly improve their targeting of resources to the areas of highest need. It will also provide national government with a new tool to allocate resources and track and monitor performance to improve the health of the nation.